University of Lancaster and Kerax Limited

To develop a commercial process for refining hydrocarbon waxes using environmentally benign materials and conditions. The process will reduce the cost of improving the quality of low-grade waxes to levels where they meet industrial criteria using novel materials and equipment.